New Kinship Practices of Lesbians in Mainland China

This study utilises critical ethnography, feminist family theory and Kong's transnational queer sociology to
investigate the experience of lesbian parent families in mainland China who have used or plan to use Assisted
Reproductive Technology (ART) to have children together. Engaging with clients and staff at two NGOs that
provide ART counselling to lesbians (Relax LGBT Center and Rainbow Babies), I will explore reproductive decisionmaking,
intergenerational interactions and parenting practices. The study will focus on three research questions:
How do lesbians accessing assisted conception practise kinship in contemporary China? How do relations with
extended family and friendship networks shape their fertility decisions? What are the similarities and differences
between this new practice and Western perspectives on ART? I will extend kinship studies and help to de-centre
Western-perspectives in the sociology of reproductive technology, lesbianism and the family.